INFO-Leak - leak location and mapping in small mains

Water supply companies are challenged with reducing leakage and are slowly renewing their pipes, but in the short term they need to find, and fix, leaks. The quicker that they can find a leak the less water is lost. This feasibility study will look at bringing together technologies from the water, oil and military sector to enable leaks in small diameter water distribution pipes to be found much quicker and more accurately than currently possible. The device would be deployed into live networks, without disruption to customers, where it would listen for leaks and then mark these on to an accurate map of the pipes. This project is being undertaken by the UK based WRc, and would be of immediate benefit to the UK water companies, but it has world-wide application with signifcant export potential. If successful the developed technology could, in one year, save more water than is needed every day for a city the size of Sheffield.